Manchester Metropolitan University and Vivobarefoot Limited

To implement strategic changes necessary to drive the shift to a localised and sustainable UK-based 3D printing manufacturing model which will be achieved by improved strategic management, high-productivity supply chain best practices and with efficient, sustainable manufacturing processes.